The Medical Research Council Centre for Medical Mycology 1+3 MRes-PhD studentships

Do you want to make a difference in patients' lives? Are you interested in combatting fungal infectious disease? Do you want advanced training in molecular biology, genomics and/or immunology?

If the answer is yes to any of these questions, then you should consider the MRes-PhD studentships offered by the MRC Centre for Medical Mycology at the University of Exeter (MRC CMM).

The MRC Centre for Medical Mycology (MRC CMM) is a world-leading research centre at the University of Exeter within the Faculty of Health and Life Sciences (HLS) that is helping to tackle the major global threats to human health caused by fungal diseases. The MRC CMM hosts an interdisciplinary group of internationally renowned scientists who study both the host immune response and the fungal pathogen, and is one of the largest such Centres in the world. The mission of the Centre is to facilitate pioneering cross-disciplinary research to substantially advance our understanding of life-threatening fungal infections. These advances will impact patient lives through improved prevention, diagnosis and treatment of fungal diseases in the future.

These four-year studentships start with a 1-year Master of Research (MRes) degree that provides a solid theoretical and practical foundation in fungal infectious disease. This includes one research project on host-pathogen interactions and a second on fungal pathogen biology. On successful completion of the MRes, students then progress to their 3-year PhD, choosing their cross-disciplinary PhD project from a broad selection of peer-reviewed proposals across the Centre's 5 Research Themes.

Students will be supported with a research budget of £9k per annum. Students also receive additional research skills training, personal and career development opportunities, funding for travel to conferences and workshops, and support from mentors who provide independent career advice. Successful applicants will benefit from our vibrant, friendly and collegiate atmosphere, and the interdisciplinary nature of the world-leading science being performed in our Centre.

For information regarding the MRes Medical Mycology and Fungal Immunology please click here.

Find out more about our MRC CMM team and its wide-ranging expertise which enables the development of unique synergies within the Centre, facilitating the simultaneous analysis of both the host and pathogen to determine their individual contributions to the pathogenesis of disease.. To learn and discover more about this exciting research area visit our new site thefungalthreat.com.